University of Bristol and Markes International Limited KTP 24_25 R1

To develop a stable, commercially available analytical system which enables accurate monitoring of greenhouse gases and ozone depleting substances to support independent emissions verification on a global scale.